Multidimensional diffusion-relaxometry MRI data for high resolution brain imaging

The primary aim of the proposed research is to significantly improve the contrast and resolution of quantitative MRI images as a means of enabling better characterisation of brain tissue properties and microstructure, which can be of great importance in both research and clinical settings. This will be achieved through the combination of multidimensional diffusion-relaxometry acquisition techniques with a highly efficient MP-PCA based denoising approach.

Initially, methodology has consisted of implementing the MP-PCA denoising technique for retrospective data acquired using the ZEBRA acquisition sequence to investigate its performance. Immediate next steps will involve the design of a new study to perform imaging of the liver using a diffusion-relaxometry acquisition, again implementing the recently developed denoising approach in attempt to to achieve higher resolution diffusion MRI data.

Future work will also aim to extend the same technique and explore potential benefits at different field strengths in order to advance other applications, for example achieving high quality dMRI at low field (0.55T) to assist with studies of the developing brain using neonatal scanners.